Real-time synthesised sound effects cloud service -RTSFX

In sound design for film, television and games, the designer typically starts by searching a large sound effects library for the desired sounds. Alternatively, existing sound effects libraries can be replaced almost entirely with only a small number of lightweight synthesis techniques. This would eliminate the need for large storage and detailed retrieval systems, and avoid repetition and tedious manual customisation. Such novel tools can be deployed on the cloud, with intuitive interfaces, thus enabling the use of high quality sound effects across the amateur and low budget markets.
The real-time synthesised sound effects cloud service, RTSFX, is a project to test the feasibility of this approach. It will exploit novel sound synthesis research, and enhance it for use in a cloud service, to be evaluated by sound design specialists in the media production industry. It will gather all technical and business information required in order to assess the feasibility of this potential service. The business potential is compelling, since the project will demonstrate a disruptive cloud service for a globally used and purchased media resource.